Harbour Key

Harbour Key is a specialist consultancy providing tax planning and business advice to individuals, businesses and professional firms.The partnership is a combination of people from legal, tax and accountancy backgrounds. Our aim is to develop a strong personal relationship with our clients, and thereby understanding their financial and business needs. Building strong client relationships is at the heart of the business. Our business has developed by providing quality advice which in turn has led to referrals and recommendations.